Queen's University Belfast And A&B Pneumatics Limited

To incorporate advanced modelling, simulation and manufacturing methods to enable the development of innovative new products to expand the markets.